The information age and the intermediary: John Brockman, new media and science writing since the 1960s

Historians are increasingly investigating the mechanisms by which scientists have been elevated to celebrity but have
seldom considered the role of the agent. Behind, between, and beyond celebrity scientists are intellectual, social, and
financial mediators like John Brockman, whose literary agency represents some of the most prominent authors in the
field of science and technology today. The oft-repeated story of Brockman's metamorphosis from art impresario to
cyberculture maven is important as a set of primary sources - his practice as agent exploited the myth-making potential
of the press - but is severely lacking as analysis. Brockman's first career as a media theorist and promoter of
experimental art must be fully explored in order to understand his iconoclastic practice as an agent. So too the
development of his non-profit research network, through which Brockman cultivated important relationships between Big
Tech philanthropists and prominent scientists. At the same time, his and his clients' reputations were buttressed by
mobilising countercultural and cybercultural narratives surrounding intellectual vanguards. Through an exploration and
contextualisation of this most influential of intermediaries in all his contradictions, I will show how Brockman shaped
science, scientists, and science writers as we know them today.